A Satellite and Hopping-Robot System for Agri-IoT

A system using ground and EO data to create prescription maps, which constantly learns and becomes more accurate from ground data calibration. Allowing the ground robot to be constantly guided to new found objectives to enable precision targeted interaction including weed killing.